Aegle PMC

The external expert will be able to help in defining the technological feasibility if developing a Human presence detector and linking it to an app that will alert the drive/logistics provider to the presence of human entity located within the trailer of the HGV.